MARCONI: Modular UK QKD receivers for Quantum Internet

High fidelity, modular and scalable receiver modules are recognised as the enabling technology for entangled based quantum key distribution, which is essential for distributed quantum computing and the transmission of quantum states in quantum internet.

To address this need, the MARCONI project will develop and demonstrate two new OEM quantum key distribution receivers based on different technologies and interchangeable at the point of optical connection. They will be built with UK components:

\*For smaller set-ups and short distance communications, a four channel single photon avalanche detector system using novel SPADs from Phlux, packaged by Bay Photonics

\*For larger, long-distance applications, a unique 64 channel superconducting nanowire single photon detector system using enhanced SNSPDs from the University of Glasgow cooled by novel 1K system by Chase Cryogenics and coupled with a new compact 64-channel timetagger from Redwave Labs.

Redwave Labs will optimise the control electronics and timetaggers for both systems, which will be coupled with Fraunhofer's optical receiver module.

The University of Cambridge will demonstrate the receivers in entanglement based discrete variable-quantum key distribution transmission in both metro and long-haul networks. Secure keys will be generated using the BBM92 protocol.

A Strategic Advisory Board of end-users and service providers will help direct the R&D and path to commercialisation.